The University of Bath and Viper Innovations Limited KTP 23_24 R3

To develop an innovative subsea cable integrity monitoring product that will extend the lifetime and performance of critical underwater cables. To optimise corrosion prevention and enhance control algorithms to reduce the environmental burden of installing new cables and allow diversification into the renewables sector.